Unplugging the generator: solar power tackling intermittent grid in Nigeria

Azuri is a leader in pay-as-you-go solar home systems, with some 200,000 households supplied in Africa since 2012, particularly in Kenya and Zambia. Azuri has operated in the Nigerian market since 2017 when the company supplied 20,000 systems for rural off-grid consumers as part of the Nigerian Government "Beyond the Grid" project.

600 million people in Sub-Saharan Africa do not have access to electricity. For the East African market, Azuri specifically developed products to suit these households; namely the 24" and 32" solar TV systems with lighting, phone charging, portable radios and 50W solar power systems. For West Africa, the cultural and climate conditions require a different product. Nigeria is the most populous and fastest growing country in Africa with some 200 million people today and 730 million people projected by 2100\. Today, ~50% of Nigeria is connected to the grid with average availability <60%, even in urban centres.

For this project, the target market market is the approximately 20 million peri-urban households in Nigeria who have grid electricity but for whom the grid is intermittent and unreliable, requiring the use of small household diesel/petrol generators to provide back-up energy when the grid fails. These generators are expensive to run, produce significant air and noise pollution, harmful carbon monoxide and CO2 emissions. In this project, Azuri will develop novel solar products to become the new household back-up to the grid, replacing ~80% of household generator usage. Customers will use their solar power for everyday items such as lights, fans and TV, only rarely switching to their generator for the high-power devices such as a washing machine, reducing risk, cost and emissions. The solar systems will be sold using the proven pay-as-you-go pricing model, costing less per month than the generator fuel they save and after typically 4 years of payments, the system and energy is free.

The project is innovative in a number of ways, both technically and commercially. While the concept of hybrid solar/diesel systems are routinely found in commercial power installations, they are not widely used at the household level. This project delivers a solution specifically for intermittent-grid households in West Africa to provide reliable power, reduce pollution and improve quality of life. The project builds on Azuri's existing expertise in both solar and Nigeria to demonstrate a solution applicable to up to 100 million people in Nigeria, with the potential to expand further in due course.